Fourier coefficients of kernels of casp forms.

A basic question in analytic number theory is the arithmetic of special values of L-functions associated to cusp forms. One of the methods towards its resolution is based on kernels of L-functions in terms of the Petersson scalar product. In particular, the Fourier coefficients of such kernels can lead to important information about the structure of special values of L-functions. We aim to investigate the explicit form of those Fourier coefficients.